Lyles Sutherland Application

As a provider of custom cloud property management software for estate agents Lyles Sutherland are aiming to take the security level of their software to the same high level as their software itself.

With the assistance of Trust Stream a leading provider of information security, they will be able to develop an enhanced level of security to make their software a leader in quality, comprehensiveness and on-line cloud security.